SEETIP Ocean

SEETIP Ocean’s mission is to enhance cooperation and collaboration amongst stakeholders both inside and outside of the European ocean energy sector. This mission is broken down into 6 objectives: 1. Maximise European scientific excellence in ocean energy 2. Make sustainability and the Just Transition an integral part of ocean energy’s development 3. Build a deeper understanding of how ocean energy can optimally fit into the wider energy, industrial & infrastructure systems and planning systems, and help realise this integration 4. Empower the SET Plan Ocean Energy Implementation Working Group and other public authorities by monitoring, analysing and reporting annual commentary on the sector’s progress 5. Reinforce and expand the ocean energy network through strong outreach actions 6. Continue the work of ETIP Ocean and SET Plan Ocean Energy IWG after the project ends Ocean energy can power European society and economic life with electricity that is renewable, dependable and in harmony with local communities and environments. To reach this potential, sectoral stakeholders must collaborate, share knowledge and avoid duplication of efforts. SEETIP Ocean will do this by supporting the activities of both the European Technology & Innovation Platform for ocean energy (ETIP Ocean) and the SET Plan Ocean Energy Implementation Working Group. The project’s objectives will be achieved through coordination actions bringing individuals and organisations together to exchange knowledge, create new knowledge and build more and deeper connections. Widespread knowledge sharing will be facilitated via webinars and workshops. Based on these exchanges, SEETIP Ocean will publish accessible studies and reports that will be widely disseminated across and beyond the ocean energy sector. The SET Plan Ocean Energy IWG’s work will be supported with annual updated information on sector’s progress and policy and funding support. Up-to-date and accurate data will inform the IWG’s decision-making.